Download Learning Technology

Download is an accelerated learning product that delivers superior learning outcomes in terms of knowledge acquisition, knowledge application and knowledge retention. It has the potential to deliver significant efficiencies in the corporate L&D environment, greater flexibility in all educational scenarios as well as mission critical knowledge transfer where time and human resources have previously been a limiting factor.